Robert Gordon University and Aberdeen And Grampian Chamber Of Commerce

To enable the workforce to develop the skills and understanding necessary to extract intelligence from existing data, refine the forward data collection activities and help deliver an effective digital transformation component to the membership support activities.